TBC

Within the predictive coding framework of neocortical function, the brain builds internal models of the world by continuously generating expectations of upcoming events. This process relies on feedforward and feedback signals, each conveying specialised information to distinct cortical layers. Notably, feedback loops are considered essential for maintaining conscious perception. Yet, the extent to which conscious versus nonconscious expectations modulate conscious perception remains a subject of debate.
In arbitrary associations between stimuli, predictions modulate subjective perceptual reporting of visual stimuli, but only when the stimulus initiating the prediction has been consciously perceived. This contrasts with findings showing that prior exposure to naturalistic images, even if unconsciously perceived, can enhance subsequent conscious vision and recognition of their degraded versions. A plausible explanation for this debate is that certain predictions, such as those of natural scenes acquired through lifelong learning, appear to be more hardwired and therefore more easily processed outside of awareness.
To address these gaps, I aim to comprehensively investigate the neurocomputational mechanisms underlying conscious expectations and their influence on conscious perception. I will 1) characterise differences in corticallaminar-specific microcircuits between arbitrary and lifelong associations, 2) quantify signal components related to conscious and nonconscious expectations, 3) and evaluate their modulatory role in guiding conscious perception. The experimental paradigm will employ virtual reality (VR) and ultra-high-field 7T fMRI to precisely isolate feedforward and feedback signals in a real-world environment. Analytical methods include multivariate decoding, representational similarity assessments, and advanced computational modelling to simulate these processes.
The project will address original research questions contributing to our understanding of the intricate relationship between predictions and consciousness. Insights gained may inform breakthroughs in clinical conditions of self-awareness like dementia and psychosis and enhance our understanding of normal brain function. The project aligns with ESRC's remit by advancing knowledge in behavioural and human data science with potentialimplications for social sciences, health, and technology.